A digital solution connecting work-from-home parents with online activities and homeworking support for their children

This project will deliver an enhancement to our current platform to provide a digital community service, connecting parents/carers who are working from home with young people who can provide educational & engaging activities for children.

Parents will be able to login to an online platform and book online sessions (art, dance, drama, music, technology, academic subjects) from capable young people. Our solution will onboard, verify and background check these young people and provide them with specific training and input to work safely and effectively. It will provide analytics and monitoring activities and provide a structured approach to booking and reviews.

We have already tested this business model with students, parents and business owners, and used our existing platorm to pilot a prototype solution which we now want to build-out fully into a comprehensive and scalable offer.

The project will have a significant beneficial impact on the lives of two target segments of the UK population:

- Working parents/carers of young children who are currently working from home, but whose productivity is significantly impacted by the need to juggle work and childcare

- Students (16-18) who were expecting to take GCSE and A-Level exams this summer but instead are unlikely to properly re-engage with the educational system for 3-4 months.

Whilst the current crisis and lockdown has a particularly stark impact on these segments of the population, it is highly likely that current ways of coping will transition to mainstream once the emergency conditions have abated - this will take the form of more home/remote-working, greater acceptance of online forms of communication and service delivery and an increase in virtual rather than face-to-face communication. We are therefore projecting continued significant growth for this digital solution, once the lockdown ends.

Further deliverables, provided through Extension for Impact funding with additionally include:
- Commercial Exploitation to promote, market and scale-up the roll-out of our platform.
- Consumer Workflow Optimisation, to refine UX/UI processes with our customers to deliver a set of streamlined user journeys from signup to booking, to reduce customer acquisition cost and signup abandonment
- Internationalisation. To extend our trademarks to cover worldwide jurisdiction and to analyse platform content and functionality to identify changes required to adapt to a new country.